Cranfield University and Yara UK Limited KTP 21_22 R3

To embed the knowledge, skills and capabilities to develop and market a completely new sustainable line of fertiliser products with evidence-backed technical rigour.